The Maturity Structure of Public Debt and the Transmission of Monetary Policy

An empirical study of the mediating impact of the maturity of public debt in the transmission of monetary policy shocks to economic activity. It finds that if a government has more high maturity debt the impact of these shocks is attenuated as this provides an insurance against interest changes. The study is undertaken with a narrative shock for monetary policy for the US and the UK. The main economic channel seem to be that because the government has relatively less financing needs after a rate increase with more long term bond, the corporate which borrow at a similar maturity face a relative price decrease and quantity increase in their financing.